Pain phenotyping based on somatic input, expectations and psychological characteristics

In the present project the psychological factors that affect pain perception will be studied. This variables will be arranged in a statistical tool in order to be able to use it in a medical environment to identify patients at risk and direct them to the correct treatment for them.